Automated Transmission Laser Alignment System (ATLAS)

CNR Services International Ltd delivers leading-edge engineering design services to a wide
range of industry sectors. From concept generation, through design and optimisation, to the
effective integration into the manufacturing process, CNRs dedicated team of specialist
engineers, designers and scientists help customers achieve the results they are looking for.
Over the last 15 months, CNR has successfully completed a TSB-funded Proof of Market
project and a subsequent TSB-funded Proof of Concept project which have shown the
Automated Transmission Laser Alignment System (ATLAS) system being proposed in this
funding application will meet a very large need in todays helicopter market.
ATLAS will automate helicopter transmission shaft alignment. Currently this is done using
outdated labour intensive manual processes. ATLAS can be used by a single aircraft
technician without the need to remove the helicopter transmission shafts. Therefore, the
impact of an ATLAS system in an already large market with accelerating growth is potentially
huge with users seeing significant process, operational and financial benefits.
With the detailed market and customer intelligence gained from its TSB-funded activities in
2013-14, CNR estimates potential sales of ATLAS to be approximately £50m even before
considering the huge growth, doubling current fleet sizes, expected in the helicopter market
over the next 20 years.
CNR believes it could establish a sustainable business offering OE sales, maintenance and
repair, R&D to develop on-going upgrades and performance enhancements, higher margin
spares provision and contracted annual re-calibration services. A business of this size would
expect to employ about 50 people.
ROI for this project is extremely high (x40). If successful, this project will be the bedrock for
a significant growth of the business, doubling in size in each of the first five years from
commercial launch. ATLAS is expected to create approx. 50 new jobs for CNR